Fragment Pedalboards Modular Musicians Pedalboard and modular lid with 3D Pedalboard Builder

_This project aims to fix a_ _continued problem musicians_ _have encountered with the traditional Pedalboard and Case system,_ _occur__ring_ _when the musician wants to add or remove pedals to create a larger or smaller board for use. They are then faced with the option of having_ _multiple boards and cases in various sizes or simply have a small board with some of their favourite pedals_ _missing._

_Fragmented Pedalboards will develop_ _a simple, effective and user-friendly Modular Pedalboard/case system which can be easily expanded or minimised depending on the users' needs. Focusing on user creativity and on-going reconfiguration._